The Networked Production or Architectural Icons: Exceptional Planning in the development of London's Iconicity

Building on the research expertise in design, digital technologies and the creative sector across five core NWCDTP partner institutions (Lancaster, Manchester Metropolitan, Liverpool, Manchester and Salford Universities), innovative cooperation and collaboration across the whole consortium will help to deliver new product and service opportunities for businesses in the North West. Our approach draws upon the NWCDTP's research excellence in design, technology and the creative sector, and the consortium's experience in innovative in doctoral training.
Through interdisciplinary collaboration linking large and small-scale businesses together, students will undertake an applied PhD typically comprising three or four thematically linked projects with industry partners. Adopting a open and cross-industry approach, students will fuse science and technology with creative techniques, integrating place- and thematic-based responses to foster conditions for a sustainable, resilient and inclusive economy.